High-fidelity simulations of premixed turbulent flame-wall interaction

The fundamental understanding of the combustion phenomena taking place in the vicinity of walls remains limited. This can be attributed to the fact that flame quenching
occurs at only a few micrometers away from the wall posing a challenge from both an
experimental and computational point of view. The interaction of the flame with the
walls plays a key role in determining the lifespan of the combustors. With the current
trend in the automotive and aerospace industries pushing towards smaller combustors,
the phenomenon of flame-wall interaction (FWI) is becoming increasingly important
due to its implications on pollutant formation and flame stability. Furthermore, the
treatment of near-wall turbulence for non-reacting flows is still a difficult problem and
quite often the limiting factor in flow prediction of practical applications.